Modular, Low-cost, Plug-and-Play, Automated Manufacturing for a Sustainable and Resilient Post-COVID Manufacturing Sector

Resolve Robotics are developing an eco-system of low-cost, modular, plug-and-play manufacturing machines which can be rapidly reconfigured into highly automated production lines for a wide range of products. Integral to this eco-system is a software application, to be publicly available on Steam, which allows users to virtually design, build, test and then manage production lines. Overall, we seek to enable a significant step-change in how products are manufactured post-COVID, making production more versatile and resilient to external disruption, as well as improving productivity through automation and remote working.